Navigating Economic Precarity: Female Asylum Seekers in London and The Pursuit for Employment Rights

In the contemporary global landscape, the phenomenon of seeking asylum is not only a quest for refuge but also a navigation through intricate socio-economic challenges. Specifically, for female asylum seekers, this journey is compounded by layers of gendered vulnerabilities and economic precarity. As of the past 12 months, the United Kingdom has witnessed 78,768 asylum applications, accounting for 97,390 individuals who have entered into a complex socio-legal environment (Council, 2023). This research proposal, titled "Navigating Economic Precarity: Female Asylum Seekers in London and the Pursuit for Employment Rights", aims to delve into the heart of female asylum seekers' lived experiences within the specific socio-political and economic context of London, one of the world's most expensive cities.
The economic landscape for asylum seekers in the UK is filled with legal constraints. Notably, the government mandates that asylum seekers cannot engage in employment while their claims are under consideration. An exception exists where if a decision remains pending for over 12 months through no fault of their own, individuals may seek employment. However, this is limited to roles identified in the Shortage Occupation List (M., 2016). Research done by Krone highlights the economic disparities faced by asylum migrants who earn 55% lower weekly earnings compared to UK-born individuals. They also face restricted access to professional or managerial positions (Kone, 2019).
In the context of structural injustices, the pursuit for economic survival in London's costly environment becomes an urgent sociological query. Legal stipulations impose severe restrictions on the working rights of asylum seekers, significantly diminishing their capacity to secure sustainable living conditions. This vulnerability is further pronounced for female asylum seekers, who often face gender-specific barriers that exacerbate their economic instability. These challenges encompass gender-based violence (Tastsoglou, 2021), disparities in life opportunities (Galtung, 1967) and dependency ratio (Hanmer, 2020), to name a few.
This research is anchored in the critical analysis of how female asylum seekers, against the odds, strive to achieve economic stability in a system designed around restrictive employment legislation and minimal access to public funds - due to the 'no recourse to public funds' (NRPF, 1980) policy. Moreover, the Refugee Convention upholds the fundamental human right for refugees to seek employment in their host countries. However, the bureaucratic structure within the UK's asylum process contradicts this principle, often subjecting asylum seekers to years of uncertainty before their cases reach resolution, with a 75% rejection rate further complicating this scenario (Council, 2023). It is important to note that, during the application process for refugee status, asylum seekers are not entitled to the protections afforded by this convention, adding to the complexities of their situation.
This PhD proposal, therefore, sets out to unravel the sociological implications of these policies and circumstances, particularly focusing on female asylum seekers in London. It seeks to examine how female asylum seekers navigate between their legal rights, societal barriers, and the pursuit of economic security in a city where the cost of living is at a premium. By illuminating these experiences and challenges, this research aspires to contribute nuanced understandings to the fields of sociology, gender studies, and migration policy, advocating for systemic shifts towards inclusive economic structures and fundamental human rights for this marginalized community.